Retail Business Datasafe

Since 2014 the Consumer Data Research Centre based at University College London and the Universities of Liverpool and Oxford (CDRC-ULO) has been a leading international centre for the acquisition, analysis and provisioning of consumer and business data to the UK research community. As of September 2021, we have supported 27,494 users through our public data portals and Trusted Research Environments (TREs), with usage growth of 104% (121% for Controlled/Safeguarded data and 87% for Open data) over the preceding 12 months. We aim to sustain this performance during ESRC's planned transition to the DigitalFootprints Data Service. The CDRC-ULO service delivers against ESRC's national priorities and needs for the social sciences by facilitating unique and cutting-edge research. As of September 2021 CDRC-ULO data have been cited in 203 peer reviewed academic papers. It also sustains an infrastructure that has nationally significant social and economic impact. Indicative examples include: provision of data integral to Transport for London's "Healthy Streets 2021/2" planning that supports £2.1 billion of infrastructure investment to encourage more active, efficient and sustainable travel modes; use of the Ethnicity Estimator tool (ee.cdrc.ac.uk) developed in partnership with the Office for National Statistics (ONS) by Public Health Wales to examine ethnic variations in outcomes for patients hospitalised in the early stages of the Covid-19 pandemic; emergency provision of current small area ethnicity estimates to the UK Government Joint Biosecurity Centre's (JBC) pandemic response; and participation with ONS/JBC/ADRUK in the "Local Data Spaces" initiative to deliver and evaluate the UK Covid-19 "mass testing" exercise and subsequent opening up of society and the economy (winner of a 2021 ONS Research Excellence award). Such cases demonstrate fulfilment of CDRC-ULOs objective of enabling the user of consumer / business data to develop the quality, quantity and impact of social science research and anticipates the value of the prospective DigitalFootprint data service. CDRC-ULO continues to build on such successes with the mission: (a) to sustain international leadership in the identification, acquisition and preparation of strategic consumer / business data assets; making these findable, accessible, interoperable and reusable (FAIR) for innovative thematic research; (b) to enable best use of strategically important data that are developed using cutting edge research supported as appropriate by Trusted Research Environments (TREs) and digital platforms; (c) to build data skills capacity through training and successful research applications using consumer data, consistent with UKRI and wider UK Innovation / National Data Strategies; and (d) to ensure responsible (lawful, secure, fair and ethical) use of consumer / business data. These infrastructural, service, capacity building and ethical functions underpin our ongoing commitments to innovation and service delivery in the context of the Digital Footprints prototype initiative. CDRC-ULO is funded by the ESRC to deliver a comprehensive and internationally leading data service to external users. To maximise its role as core UK social science infrastructure, CDRC-ULO has pursued increased harmonisation of data acquisition and asset use with other ESRC centres (specifically UBDC and CDRC-Leeds) and has worked with NCRM on training provision. CDRC-ULO continues to innovate in data service provision, development and enhancement, while also supporting the immediate objectives of the DigitalFootprints Prototype.

Potential impact
RBDS will establish an unique and internationally leading collaboration with the retail sector. This will benefit anyone who needs retail data for their research activities, whether interested in the form and function of the retail sector itself (INTERNAL IMPACT) or its wider impacts upon society, for example in health, planning, transport, education provision or policing (EXTERNAL IMPACT).

Academics working in geography, planning, political science, civil engineering/transport, psychology, social medicine, economics or sociology will use the RBDS as their first port of call when needing to source reliable, frequently updated and comprehensive 'Big' retail data of known and acceptable provenance. This will facilitate a step change in the volume and quality of empirical research about retailing and establish UK leadership in this collaborative endeavour.

The best retail data centre in the world will be of obvious benefit to the retail industry, which is worth £300 billion to the UK annually and employs 1 in 9 working people. Benefits will accrue to large and small (SME) retailers alike that access RBDS facilities. These benefits will be augmented where retail businesses enter into collaborative research with academics in different disciplines: this will become much more of a norm with heightened awareness of academic interests in the wake of RBDS outreach activities.

The retail sector is an integral element of a vibrant and fair society. World-leading retail data provision will also benefit users in local and central government, third sector organisations, the NHS, transport companies, law enforcement, and education and training who need to factor in retail's influences upon individual behaviour and lifestyle. Through the supply of the best data to end users in these sectors, RBDS will have wide economic and societal impacts upon planning for retail provision. Likely impacts will include: better understanding the contribution of the retail sector for health and well-being; improving the effectiveness of public service delivery at the local, regional and national levels; developing energy conservation initiatives; influencing public policy towards the retail sector, nurturing its recovery and contributing to national wealth creation; developing new thinking about the role of the retail sector in urban regeneration and land use change; and rethinking the ways in which third sector and other organisations can use the retail sector to the common good.

The internationally leading service products created by RBDS will develop new knowledge through research in quantitative methods, specifically in establishing the provenance of Big Data and their linkage to official, administrative and social media sources. The international link with best practices in the U.S. will ensure that the impacts of these methodological develoments is felt far beyond the UK.

The predominantly quantitative nature of datasets produced will increase UK capacity in quantitative methods and Big Data analytics, and make this increased capacity more relevant to the needs of the retail industry. At the undergraduate level, RBDS data will reinforce the activities of the Nuffield/ESRC Q-Step centres (including that based at UCL). Continuation of the highly successful Retail Research Masters industrial collaborations will further develop postgraduate training capacity. Channeling resources into the multidisciplinary DTC cohorts at Liverpool and UCL will establish retailing as a prominent ingredient in Ph.D. programmes for the first time in the UK. The programme of short courses will help inculcate quantitative analysis skills that are relevant in recruitment to the retail industry (e.g. retail insight and management) as well as the academic and research sector.